NHS Appointment Recovery Project

This Project is to set up a pilot scheme with an NHS Trust to address patient appointment backlogs caused by the Covid-19 Pandemic, with potential for roll-out across the sector.

The Project is an automation software solution initiative aimed at rebuilding the vast appointment systems within the NHS and Healthcare Sector, without tying up vital resources. The majority of routine appointments were, by necessity, put on hold at the start of the Covid-19 pandemic. The present state of the data could best be described as chaotic and only manageable with a massive cost in terms of human effort unless a new and revolutionary approach is adopted, and adopted within tight timescales. Appointments will need to be re-allocated and re-scheduled alongside new patient appointments. Our key objective is to pull-back the appointment information held on various systems within each client's premises and, alongside new patient appointments, will use Tocabot's existing proven Robotic Process Automation platform and adapt it to provide integration with the NHS Trust's system in order to resurrect data and re-allocate / re-schedule appointments according to preset priorities. Due to the nature of the current situation, NHS Hospital Trusts have not experienced such lock-down action before and only by taking advantage of the latest automation technology will a safe and rapid resolution be achieved.The use of Tocabot's Robotic Process Automation platform would give a safe and rapid solution and moreover will eliminate the inevitable human error that would occur if the task were to be completed in a traditional manner even with the use of existing IT facilities. In this respect Tocabot's Robotic Process Automation represents a huge advance on earlier systems.
The extension funding will enable us to expand the success of the project to another NHS Trust, applying the same rigorous process to the backlog of appointments caused by the Covid pandemic. Now having the proven Tocabot software tools ready to go, it would be applied speedily to the new Trust's systems and processes thereby having an immediate impact on the operational efficiency.